Manchester Metropolitan University and Manufax Engineering Limited KTP 23_24 R3

To develop new forms of expertise in operational management that will enhance capabilities and drive improvements that will take advantage of the growth prospects in the engineering industry within the UK.